REALCAR 2 - Recycled tolerant 5XXX aluminium structural alloy utilising post consumer waste

REALCAR 2 enables lightweight automotive body structures to be built using aluminium sheet derived from lower cost, energy efficient, recycled post consumer sources. The project makes innovative use of waste collection techniques and material production to produce a new to market high recycled and high impurity content 5xxx series sheet alloy, supporting a low manufacturing CO2 footprint and providing significant value to the supply chain and end user. The project will exploit growing volumes of post consumer aluminium waste from Mechanical Biological Treatment plants, driving the associated recycling infrastructure. The new 5xxx series aluminium alloy chemistry will be produced as full sized production coils; this requires evaluation of the rolling/production phase to produce sheet for full characterisation. REALCAR 2 is intended to deliver key environmental and commercial benefits for the next generation of Jaguar Land Rover vehicles.